Leuchie June 2014

As a unique charity Leuchie House is concerned that, although we have systems and processes in place, our current information security conrols and processes may not be robust enough to protect our business and our guests' details from today's sophisticated cyber attacks. We apreciate that cyber security is an ongoing challenge but strongly believe that if our application is successful it could be important in changing the way that Leuchie House operates with regards to information security.